Fairware: Empowering users to use software without barriers, at a fair price

There are now 1.9 million professional freelancers in the UK, with over 438,000 digital freelancers working less than 2.5 hours/day, utilising software as a primary tool to deliver their work. It is not uncommon for freelancers to each subscribe to 3 to 5 software.

These subscriptions are expensive, inflexible, and often comes with multiple logins. Every single subscriber is treated the same, disregarding the fact that some are short term or light users.

Fairware Ltd seek to address the need of these short term, light users who require greater flexibility in using software by offering a Pay As You Use software streaming platform.

This technology inspired innovation will reduce wastefulness and idleness currently experienced in software, creating a circular economy and reduces environmental impact.